University of Bedfordshire and Drax (UK) Limited

To design and develop a platform for our core alarm management product AMX, and investigate and implement ways of using alarm management to annunciate alarms.